High Containment

Technical abstract
The Pirbright Institute is a front-line national capability in the response to incursions of exotic viral pathogens in the UK and is a key player in worldwide research of methods to predict, detect and control outbreaks of disease. To achieve this vital role there is a requirement to provide infrastructure and highly specialised expertise across a variety of disciplines, underpinning the science outlined in the institute’s new BBSRC Institute Strategic Programme Grants (ISPG). The primary high containment facilities at The Pirbright Institute are the Animal Isolation units, which enable studies of viral infection in natural ruminant hosts (cattle, sheep, pigs, goats) and the Plowright building, a state of the art laboratory facility housing opened in 2015. These facilities enable studies to be carried out on the most infectious viral diseases of animals known, including foot and mouth disease virus and African swine fever virus. In addition, the Plowright Laboratory is also increasingly used in the study of zoonotic viruses and those that are transmitted between humans by insect vectors. This broadening of research scope is a key aspect to strategic planning and reflects an increasing integration between medical and veterinary research at the site.

The High Containment National Capability has been used to address COVID-19 related challenges from 1 April 2020.